Geophysics for Climate-Smart Agriculture in Africa

Soil physics offers key tools both to understanding climate change impacts on agriculture, and to best design climate-resilient agricultural systems - ensuring food and economic security in regions like sub-Saharan Africa. However, much greater transfer of technology and knowledge is needed to facilitate better adaptation to climate change in those regions. A specific scientific challenge is to evaluate the impact of agricultural interventions such as cover-cropping on water dynamics in soil and the impacts on cropping, groundwater and greenhouse gas budgets. Our project will establish a lasting Africa-UK physics partnership by jointly designing and developing geophysical soil sensing technology and deploying this to monitor agricultural experiments in Ghana. Specifically, UK geophysicists from the British Geological Survey will team up with physicists at Kwame Nkrumah University of Science and Technology to collaboratively build and install low-cost electrical resistivity tomography (ERT) instrumentation from first principles, utilising open-source hardware and software recently made publicly accessible by the OhmPi project. ERT monitoring arrays will facilitate the high-resolution imaging of soil water dynamics within the root zone of crops in both space and time, thus providing 4D models of soil water content in the shallow subsurface in near-real-time. ERT sensor arrays along with a variety of other soil sensors measuring complementary parameters will be deployed at ongoing agricultural experiments at the Council for Scientific and Industrial Research - Crops Research Institute (CSIR-CRI), the leading agricultural research organisation in Ghana. The experiments investigate the value of intervention measures to make agricultural practice more climate-resilient, including inter-cropping, different tillage practices and crop residue management. Monitoring these experiments with state-of-the-art soil physics methodologies will provide crucial information about soil heterogeneity, seasonal changes in water availability and root water uptake, and the efficacy of the different intervention techniques and impact on cropping, groundwater and greenhouse gas emissions. Quantification of soil water content is also a key input for improved models of soil functioning.
The work will be supported through leading expertise in soil science and environmetrics at the University of Nottingham as well as the global expertise of the Alliance of Bioversity International and the International Center for Tropical Agriculture (CIAT) in the fields of food security, climate change, biodiversity loss, environmental degradation, and malnutrition. A major priority of our project will be the training and support of early career researchers (ECR) in the fields of soil physics, geophysics, electronic engineering and agricultural science, through named roles and responsibilities in the project team, and training and conference funding reserved strictly for ECRs. The creation of gender-balanced, inclusive and equitable research teams will be encouraged through specific roles in the team, while encouraging the next generation of female physicists will be done through proactive engagement with university students and outreach activities in local girls’ high schools. Outputs will be shared through stakeholder- and community-focussed workshops in Ghana and online information materials. Our long-term goal is to significantly enhance the capacity of sub-Saharan African researchers to use physics-based methodologies in addressing key challenges of sustainable food production and water management.